Global Modal and Non-Modal Instability Analysis of Shock-Induced Separation bubbles on a wedge

In high speed flows, above Mach 1, flows interacting with solid geometries, such as a wedge, give rise to shock waves developing. Unsteadiness of these shocks can have a detrimental effect on the performance of the flow devices on which they appear.
This theoretical/numerical effort will focus on unsteadiness related with linear flow instabilities and will study modal and non-modal development of these perturbations. First, interactive boundary layer theory and Direct Numerical Simulation (DNS) will be employed to compute the underlying steady laminar base flows, cross-verifying the respective results. Subsequently, DNS and global linear stability analysis will be employed to understand the unsteadiness and three-dimensionalization of the flowfield. Finally, theoretical flow control will be applied to the most unstable flow perturbations.